University College London and LaunchPad Recruits Limited

To make high-volume recruitment faster and more efficient by applying machine learning technology, to create an advanced automated video interviewing solution.